The Place of the Late Medieval Church in Ulster

This PhD seeks to ask how local parish churches were used as a means of displaying power and identity
across both the Anglo-Norman and Gaelic-Irish cultures of late medieval Ireland. Adopting a landscape
methodology and taking the archdiocese of Armagh as a case study, it will undertake buildings survey of
surviving parish churches and carry out spatial analyses through Geographical Information Systems (GIS) to assess how communities and lords invested in church building and related to it within the landscape, comparing the Anglo-Norman and Gaelic-Irish territories to analyse the similarities and differences of approach to display power and cultural identity.